Causes and control of grain skinning in malting barley: Phenotyping and genetic analysis

Technical abstract
Skinning, or poor husk adhesion, is a failure of cuticular material from the outer grain layer (pericarp) to adhere to the inner epidermis of the husk (palea or lemma). The causal hypothesis is differential tissue development; especially variation in the amount and/or quality of wax-lipid deposited on these surfaces from early grain development, and involve synthesis of cuticular material. Other traits e.g. husk thickness will also be measured.

Up to 300 spring barley genotypes will be phenotyped for differential expression of skinning. Barley germplasm and genotypic data in the 'Association Genetics of Elite UK Barley' project allows a genome wide association genetic analysis to detect QTL for skinning. This will identify a sub-set of susceptible/resistant varieties for structural analysis of grain development using LM and TEM.

Grains from the sub-set will be sampled post-anthesis for RNA extraction and transcriptomic analyses, using a newly developed high-density barley microarray based on the Agilent platform. This represents 50,000 gene models from the current barley genome assembly. Additional novel sequences from extensive in-house 2GS transcriptome resources may also be considered.

Transcriptional differences should be expressed as differences in either type and/or amount of wax being deposited between the pericarp and husk. These tissues will be sampled to extract wax for characterisation. Transcriptomic data will be combined with biochemical and structural data to identify genes that are up/down regulated and associated with wax differences. Those that co-locate with QTL detected in the association analysis will be re-sequenced to detect possible causal polymorphisms.

Validation will be conducted in an independent pool of genotypes, including some known to be susceptible or resistant to skinning. These lines will be phenotyped and genotyped to ascertain whether or not individual SNP polymorphisms are associated with phenotypic differences.

Potential impact
Skinning is a grain spoilage condition of much concern to the UK malting barley supply chain. It can result in widespread loss of the UK malting barley crop, which then becomes suitable only for animal feed. Grain skinning causes significant handling and processing problems for maltsters, brewers and distillers, resulting in lengthy delays and large financial costs. Malt produced from skinned grain is of inferior quality and value. Skinning also reduces malt yield per tonne of grain. A modest 1% loss of malt yield across the malting sector would cost £4M to maltsters alone.

Maltsters assess skinning at intake. In some seasons, it is present in more than 20% of samples, resulting in a significant number of rejections. Even a low national rejection rate of 10,000t per annum (or 0.5% of the UK maltsters average intake) represents a net loss to the industry of about £1.8M. Breeders have made good progress in improving grain quality, but skinning remains a concern. Breeders will invest to £2M in bringing a new variety to market. A malting barley variety encountering a skinning problem will rapidly lose market share, resulting in failure to re-coup the breeders' investment.

Outcomes for supply-chain beneficiaries will be:
1) The UK malting industry, brewers and distillers will make significant savings in handling and processing costs by using a more reliable supply of quality grain.
2) Farmers will be able to grow more robust varieties, ensuring that skinning does not affect their malting premium of £30-£50 per tonne of grain. Without this research, farmers may need to accept losses of £1200 to £2000 for each typical 40t load, together with the associated transport costs.
3) Breeding of a new barley variety takes 8-10 years with an annual investment in excess of £200k to commercialise. Therefore, it is important for breeders to be able to meet future market specifications. Failure of a variety at the large-scale multiplication stage means a loss of up to £2M in R&D investment. This research presents breeders with the best opportunity to eliminate risk that skinning poses to their businesses, and the supply chain.
4) Policy-makers will be reassured with good progress in reducing a serious grain spoilage condition, with improved supply protection. Key policy stakeholders are: Defra, RESAS, Fera, SASA, NFU/NFUS and industry bodies: MAGB, HGCA and BSPB.
5) The general public can be reassured that the public funding, with stakeholder backing through CIRC, is being well spent on protecting UK industry.
6) Other crop/cereal sectors will benefit from adopting the innovative research methods and strong implementation strategy employed in this project. The PI's have a strong track record in science and knowledge transfer, especially to the cereals industry.

After consultation with the CIRC Steering Group, SAC and JHI will implement knowledge exchange with the beneficiaries listed above (see Pathways to Impact). Our strong links to the supply chain gives us confidence to deliver the outputs for wealth creation across all sectors. We will utilise our existing links with barley breeders, and testing authorities, to transfer our findings so that selection for lines resistant to skinning can be conducted early in the breeding cycle, and at the official testing stage. Specific and measured outputs on the route to commercial outcomes will be:
1) New grain skinning protocols presented to industry in Year 1.
2) Opportunities for the malting industry to evaluate grain types with their own barley and micro-malting tests, end of Year 2.
3) Phenotyping and genotyping methods presented to breeders, Years 2 or 3.
4) Delivery of micro-array and QTL studies to inform breeders' own selections, Year 3.
5) Validation of phenotypes and genotypes with breeders own material , Year 3.
6) Industry-wide dissemination of a full package of target traits, in-field and glasshouse screening tests and potential diagnostic markers, Year 4.